Cell-Based Screening for Nutraceuticals with Anti-Osteoporotic Potential

Osteoporosis is a disease affecting the quality and density of bones rendering them brittle and fragile. According to the International Osteoporosis Foundation, 200 million women worldwide are affected. The project will develop a tool, in the form of personalised cell-based analysis, for the screening of individuals pre-disposed to osteoporosis, to enable customised dietary intervention that assists prevention or supports treatment of the disease. The Study addresses directly the Competition focus on new foods with health-promoting properties, and its output creates an evidence-based means of relating genetic predeposition to osteoporosis with cellular functions that, in susceptible individuals, are directly linked to the disease's onset and aetiology.